IN VIVO BILIARY IMAGING AND TISSUE SAMPLING

The aim of this project is to develop a NMR detector system capable of finding very small tumours of the bile ducts, or cholangiocarcinomas (typically no more than 1 mm in any dimension) in patients presenting with liver disease. The detectors will be positioned using whole body MRI guidance in likely sites, such as the common bile duct, using an MR-compatible, flexible endoscope with side-access and fiducial markers will be used for motion compensation. A tissue sampling system will be developed to obtain material for cytology, so that cells obtained from one part of the bile duct wall can be unambiguously located during subsequent analysis. Key components will be constructed using micro-electro-mechanical systems (MEMS) technology to allow low cost mass manufacture of high performance detector coils and precision tissue sampling surfaces. The project will draw together existing expertise at Imperial College in medicine (hepatology), bioengineering (imaging) and electrical engineering (design of MRI systems and micro-devices).